Offgrid multi-energy reporting system and AI load controller

In this project, we will carry out a feasibility study to develop and test a prototype device which at low cost can monitor the detailed performance and power levels of all stages of offgrid energy systems of the type which are installed in rural commnities in Africa and elsewhere in the world.

The problem with these is often that data is difficult to obtain, since different manufacturer's devices and components collect data differently (or not at all), and it is hard to integrate it. Our device will bypass this, making all data easily available to developers and local operators, allowing them to use the systems much more effectively and efficiently.

We also intend to incorporate a novel functionality that will allow for the diversion of excess supply of power (eg from solar panels) to a productive load such as heating hot water, which saves the use of wood, other solid fuels and fossil fuels, with benefits for women in terms of added productivity and improved health, from not having to breathe in wood smoke.